Novel surface modification technology for sustainable mammalian cell culture

The aim of the project is to develop an antimicrobial platform technology for the surface modification of a wide variety of materials, significantly reducing the risk of cell culture contamination and thereby decreasing waste pollution. Currently, the world generates an average of 342.6 million metric tons of plastic waste, with only 21.3% of this waste being recycled. Most plastic waste generated globally is either sent to landfills (53.8%) or incinerated (24.9%). This innovative technology can be applied to all industries that use mammalian cells as the primary product, such as cell therapy and cultivated meat, or as intermediaries in the production of vaccines and monoclonal antibodies. Scientists in the life sciences industry produce a staggering 3.14kg of plastic waste per day, and this technology can contribute to the longevity of these materials, ultimately reducing the overall amount of plastic waste produced worldwide.